Engagement via classical and quantum light waves

Research funded via the QTFP programme has already brought new, groundbreaking findings in fundamental physics, together with the development of fast-evolving quantum technologies. For example, new ultra-sensitive sensors based on light-matter interaction have been developed across the research consortia. Two of them, QI (based at the Cardiff University) and QSimFP (University of Nottingham) are exploring the power of light interference, i.e. the constructive or destructive addition of light waves, for the detection of gravitational (Cardiff) and gravity (Nottingham) waves as parts of their respective scientific programmes.

In line with the objectives of UKRI's public engagement strategy, we identify young people as the next workforce in quantum technologies. To unlock the full potential of this field, we feel the need to extensively communicate our research with younger generations, and to engage the public in recent scientific development in the world of quantum. Our project proposal comes in hand with the recognition of 2025 as the International Year of Quantum Science and Technology by UNESCO and the UN, as well as the 100th anniversary since Werner Heisenberg and Erwin Schrödinger developed the first versions of quantum mechanics that remain a firm foundation of modern quantum science. Celebrations across different sectors will bring attention not only to the industry (now focused on quantum computing), but will also present an opportunity to communicate the excitement and importance of fundamental research, usually carried out in laboratories locked away from the public view.

Our mission is to revolutionise engagement by crafting two unique interferometer kits. One kit, designed for primary and secondary students, embraces a hands-on approach with LEGO bricks suitable for use in classrooms. The other, tailored for A-level students and beyond, delves into the quantum realm of light. Both kits will feature prominently in the dynamic Science-Art exhibition Cosmic Titans: Journey into Black Holes and the Universe's Genesis at the Djanogly Art Gallery in Nottingham. This captivating event will run from January to April 2025, inviting visitors to immerse themselves in the wonders of science and art.